Predicting disease flare and treatment response in inflammatory bowel disease

BACKGROUND: Crohn's disease and ulcerative colitis are the common forms of inflammatory bowel disease (IBD) affecting up to 1 in 100 people in the Western world, with some of the highest prevalence rates in Scotland (>1.0%). Incidence rates are increasing sharply in the previously undeveloped world driven by a Western lifestyle. IBD typically manifests in adolescence / early adulthood with disturbed bowel function, a robust inflammatory response, systemic upset, psycho-social disturbance and substantial health-economic burden. Recent years have seen massive biotech / pharma investment in IBD with multiple different drug modalities now approved for use. However, remission rates are hitting a ceiling at 1 year of 30-40%, and no reliable biomarkers exist to aid with drug positioning. Management of IBD is further complicated by our inability to prognosticate on treatment response or disease progression.
IBD develops in genetically susceptible individuals when there is a dysregulated mucosal immune response to a gut microbiota altered by Western diet and other environmental stimuli. A decade of gene discovery has yielded >250 susceptibility loci and multiple druggable targets. But it has not provided meaningful insights into disease phenotype or natural history. Having made substantial contributions to the UK and International IBD Genetics consortia, I have seen both the success of large sample sizes and the limitations of retrospective data capture in this highly complex and heterogenous disease. More recently, whilst working as a full-time NHS gastroenterologist, I have developed a programme of work to facilitate prospective biological and clinical data capture, both cost-effectively and at scale (recruiting 120-150 patients pcm). I now plan to expand this work to address a series of questions of fundamental importance to improving the outcomes of people with IBD.

RESEARCH QUESTIONS:
1. What aspects of disease phenotype, diet, lifestyle, genetics and the gut microbiota contribute to a) disease flare, b) disease progression & c) treatment response in IBD?
2. How can we stratify patients based on disease biology and risk of progression?
3. Based on this, how can we intervene to improve outcomes?
4. Can we utilise disruptive digital healthcare technology to collect research data at scale, develop symptom and flare tracking devices for patients

RECENT WORK: I have established the PREdiCCt study (www.predicct.co.uk) which aims to establish the cause of disease flare in IBD. PREdiCCt is recruiting 3100 people with IBD (n=1041 on 03.10.18). Patients are recruited in clinical remission, with biomarker stratification (CRP & faecal calprotectin) and followed to disease flare. Baseline data is collected via 1. EMR extract; 2. Oshi patient app (PROs, lifestyle & environment); 3. 4-day weighed food diary; 4. stool collection on day 4; 5. a full blood panel; & 6. whole-genome (WGS) & metabolomic sequencing at Sanger Institute. The Oshi app (developed as the PREdiCCt data collection tool) then collects regular patient reported outcomes (q1m).

PLANNED WORK: The PREdiCCt cohort will be consolidated and extended beyond 24 months and incorporate longitudinal sampling of dietary, lifestyle, psychological and inflammatory parameters with 3 monthly stool sampling for calprotectin and microbiome sequencing. It will be expanded to include additional patients from the UK; in N America users of the Oshi consumer App will be directly targeted for recruitment. This will significantly enhance the statistical power of the study and provide validation of innovative symptom tracking tools. The PREdiCCt-ACTIVE cohort will then be established by recruiting patients before they start a new treatment for their IBD, and followed to treatment response / non-response. A detailed molecular phenotyping experiment will be performed in a sub-group. In the process I will become a full-time academic gastroenterologist to lead this work and IBD in the UK.

Potential impact
Please see pathways to impact statement for full details.

Benefits to patients with IBD.
Addressing significant and urgent unmet need in IBD as identified by James Lind Alliance report (Hart et al JCC 2017;11:204-11) in particular ascertaining the cause of disease flare, building models to predict disease flare and understanding the role of diet and other environmental variables of great importance to patients. The work on predicting treatment response should enable the right patient to be treated with the right drug / drug combination at the right time. This will improve outcomes that matter to patients including: reduction of symptoms to a pre-disease state, prevention of disease flares, reduced hospitalisations and operations and improved quality of life and productivity.
Empowering patients with a curated summary of their electronic medical record. Developing a patient App (Oshi) that they will use for symptom and flare tracking.
The data generated will in addition inform interventional follow-on studies and treatment / dietary / lifestyle recommendations for patients.

Benefits to healthcare providers (HCPs). Reduced hospitalisations, reduced surgeries, predictive models to stratify patients for early aggressive therapy and for treatment mechanism of action. The use of Oshi will enhance the HCP-patient interaction.
Generation of a remote patient symptom / flare tracking digital app will provide the infrastructure for enhanced patient management.

Benefits to other patient groups. The model I am developing embeds clinical research into routine clinical care; with Oshi research tools become the standard of care. It enables patients to 'own' their medical data / healthcare records.
Data to inform quality of life and psychological health which will be broadly applicable to all chronic illness. Using Oshi these data will become targeted interventions utilising app based methods. These will range from signposting to pertinent literature (e.g. specific sections of the Crohn's Colitis UK website) to app based intervention (e.g. cognitive behaviour therapy).

Benefits to the NHS. I will work closely with NHS Lothian and NHS Scotland to ensure maximum positive impact for patient care and cost savings where relevant.

Academic beneficiaries (see separate statement)

Benefits to and from industry. Current industry partners at various stages of engagement include Oshi I will continue to foster high-level industry engagement to leverage capital and in kind investment in the UK and globally.

Communication and public engagement. I have established multiple channels to ensure 2-way knowledge exchange with all key stakeholders and directly with patients. These include patient focus groups across all ages, patient education evenings (with live-streaming), print (pamphlets, banners, posters, and newsletters) and web materials (www.predicct.co.uk), podcasts (www.youtube.com/channel/UChUG0Ppmu1ieLK4j3KF-NAg) and social media campaigns (on twitter: @charlie_lees @predicct and on facebook/predicct).